Cardiff University And Ford Motor Company Limited

To apply simulation, intelligent optimisation and 'Fit' Manufacturing methods to engine manufacture, inspection and assembly, in order to investigate the impact of factors on production.